Money for Inflation: Histories of Notgeld in Germany, 1914-1923

This project is the first critical history of the emergency money (Notgeld) that was ubiquitous in Germany between 1914 and 1923. Focusing on the British Museum's collection of around 20,000 different items in the Department of Coins and Medals, it employs these aesthetically striking and exceptionally varied banknotes and tokens to investigate how German authorities sought to manage the deeply disruptive experience of wartime, defeat, crisis and inflation and what role these artefacts played in the everyday life of ordinary women and men. This study exploits a unique and rich source that historians have so far ignored.